Heriot-Watt University and Commscope Technologies UK

To deliver innovative solutions for antenna products enabling auto-alignment of mm-wave point to point backhaul links that will maintain performance during operation in presence of unplanned mechanical displacements